Stage to Screen

Stage to Screen will enable Phizzical, a Leicester based live events producing company, to apply theatre making principles to cost-effectively create a film of one of our past live thriller productions. This investment will enable us to launch our prototype film into the film sector and showcase our skills in drama, music and fashion to tell British Asian stories. We want to tell tomorrow's stories today and create a cinematic product that has the power to transform lives. This is award-nominated theatre production in a film form will enable us to widen our UK and international customer base, and enable us to showcase our skills to commercial investors for the growth of our company and the talent we work with to generate new streams of revenue. The film will also boost our profile and see growth in our future new innovations in theatre.